University of the West of England Bristol and Craven Dunnill Jackfield Limited

To introduce and embed a range of 3D digital fabrication technologies to increase the efficiency and productivity of the design and modelling process for specialist ceramic tile production and architectural restorations.